University of Bradford And Seven Technologies Group Limited

To develop the capability of communication systems by optimizing the RF signal path, exploiting diversity and introducing novel antenna designs supported by optimised software algorithms. To develop, implement and test new energy-efficient coding, signal processing methods and hardware innovations for noisy and holstile multipath environments with marginal link budgets.